Anthocyanins, Microbiome and Healthy Ageing

A reduction in vascular health and muscle mass, strength and function (termed sarcopenia) contributes to physical
weakness and the development of aging-associated chronic diseases. Blackcurrants contain a variety of bioactive
compounds but are particularly rich in anthocyanins. This flavonoid exhibits anti-inflammatory, antioxidant,
cardioprotective and neuroprotective effects, making it a promising candidate for the prevention and treatment of poor
health in aging populations. However, whether regular blackcurrant extract (BE) consumption has the potential to
maintain or improve skeletal muscle and vascular health in older adults is unknown.
The anthocyanin content of blackcurrants differ depending on plant species, cultivation techniques, growth location and
environmental factors. In vitro fermentation experiments (that mimic the gut microbial environment) can be used to
evaluate the effect of different BE on gut microbiota and identify the product with the greatest potential to improve gut
health. This is critical as the metabolism of anthocyanins by gut bacteria is extremely important in driving health
outcomes. This is particularly relevant in older individuals given their likely shift in gut bacterial composition i.e. known
decreases in beneficial groups.
Randomised controlled trials are needed to i) determine the capacity for BE consumption to offset age-related loss of
muscle mass, strength and vascular function, and ii) assess whether health outcomes are linked to changes in gut
microbiome.
The objective of this project is to understand the impact of anthocyanin rich blackcurrant extract (BE) consumption on
skeletal muscle and vascular health in older individuals.